A Pilot Project to validate a Digital Loan Collection Process for Financed Solar Assets in the United Kingdom.

**_Pitch Video:_** https://youtu.be/eSkzBI9FQow

This Pilot Project is an innovative initiative poised to revolutionize the loan repayment process for financed solar assets in the United Kingdom. By harnessing automation and guarantee mechanisms, we are committed to ensuring timely and dependable loan repayments, empowering solar asset owners, and promoting sustainable energy financing in the UK.

It also represents a visionary approach to tackle the loan repayment challenges associated with financed solar assets in the United Kingdom. Our primary goal is to establish a seamless and efficient system that guarantees scheduled loan repayment, bolstering financial stability for asset owners and attracting greater lender participation in solar energy financing throughout the UK.

At the core of the Pilot Project lies an advanced automated loan repayment system. Through a state-of-the-art digital platform, we seamlessly integrate with solar asset owners' financial systems, automating the entire repayment process. This eradicates the need for manual intervention, reduces errors, and ensures precision in tracking, processing, and recording loan repayments.

To inspire confidence among lenders, the project incorporates a robust guarantee mechanism that is pegged to the solar assets and smart metre. This innovative feature provides lenders with assurance of timely loan repayment, effectively mitigating financial risks and uncertainties. By offering this safeguard, we aspire to draw more lenders, facilitating the expansion of solar energy investments.

Proactive payment reminders constitute a pivotal element of this project. Borrowers receive automated notifications and reminders concerning upcoming payment deadlines. This proactive approach cultivates financial discipline and significantly diminishes the likelihood of missed or delayed payments, fostering financial stability for both lenders and borrowers.

The project also places a strong emphasis on delivering an exceptional user experience. We are dedicated to developing a user-friendly interface that simplifies the loan repayment process and enhances accessibility. Through an intuitive dashboard, asset owners can effortlessly monitor their loan repayment status, access repayment schedules, and view comprehensive reports, promoting transparency and convenience.

By championing solar asset ownership in the United Kingdom, we contributes to the growth of the renewable energy sector. Our initiative promotes environmental sustainability, decreases reliance on conventional energy sources, and empowers businesses and individuals to embrace clean, renewable power.

In summary, this project is an ambitious endeavour geared towards streamlining loan repayment for financed solar assets in the United Kingdom. With this project, we pave the way for a greener and more prosperous future for individuals and businesses in the United Kingdom.